BIM

Green 4 Developments (G4D), as part of their long term strategic business plan, are keen to develop an innovative and customised BIM (Building Information Modelling) Level 2 provision, with aim of developing following key aspects:

1. Company Strategy to BIMM
2. BIM Protocols and Procedures
3. BIM Execution Plans
4. BIM Enabled Project Planning and Contract Administration Approach
5. Innovative Smart House Control System - BIM/BMS (Building Management System) Enabled